Optimising the safety and nutritional quality of insect protein ingredients

A significant proportion of anthropogenic green house gas emissions come from food production, and particularly
farmed animals such as cattle. Identifying alternative, sustainable, sources of protein for food and feed use is essential to
help tackle the climate emergency. One of these is derived from insects which have been part of the diet in other parts
of the world but not been widely consumed by European populations. In addition to its nutritional quality, insects can be
reared on food waste, which has been estimated to contribute 8-10% of green house gas emissions. However, it has been
shown that insects can concentrate up environmental pollutants including toxic metals like cadmium and lead (1), whilst
more humane approaches to insect rearing may increase levels of unintended allergens from insect feed like gluten (2).
Insect protein may also cause allergic reactions in people with crustacean shell-fish allergies. The impact of using food
waste or processing of insect ingredients on the nutritional quality and allergenic potential of insect-derived protein is
largely unknown and it may also be that processing procedures could reduce the potential of insect protein to cause
allergic reactions.